Ultra-wideband optical transmission systems

The communication networks that serve our everyday needs face an ever-growing demand for data communication traffic. Optical fibre transmission systems powered by erbium-doped fibre amplifiers have satisfied this demand over the last three decades or so. This PhD project will explore experimentally the prospect of extending the usable bandwidth of optical fibres. This can be achieved by using novel amplification and transmission technologies, which are developed within the ORC. The project will analyse the use cases that shape the demand for ultra-wideband systems. Through a series of challenging experimental demonstrations, the student working on this project will explore the capabilities and limitations of the new solutions. This will be an opportunity to experience new technological solutions as they become available and shape the scene on optical transmission for years to come.